Data Unification Layer ( DUL )

The Data Unification Layer (DUL) project will produce a prototype of a novel combination of
relational and non-relational databases to demonstrate a new concept for data storage, to take
advantage of both storage mechanisms and leverage each of the technologies to achieve
superior performance, and ease of data storage and management. In the financial services
market, relational database engines such as Oracle Server, SQL Server and MySQL dominate.
These are good for storing data that is relational in nature but are inefficient at handling time
series data, as required for analytics. This new approach will use Xenomorph’s proprietary
query language, QL+, designed for financial market analytics. The innovation is on:
(a) The algorithms that are hosted to achieve the query disaggregation into the native and nonnative
SQL paths (using QL+), subsequent data aggregation of the query results, and business
rules mapping to enable the business/analytics rules to be expanded/contracted without
changing the underlying SQL database structure.
(b) A data unification layer that combines the capabilities of native and non-native SQL
architectures to provide a single query interface, based upon QL+, to provide a high
performance query API to produce a single, integrated response that intelligently combines
the separate search results.
The key benefit is that in the financial services market, users will have access to both
relational and non-relational databases through one integrated database architecture. At
present, this can only be achieved by using separate database architectures with bespoke
software for the different query activities. In reality, users opt for one approach or the other
and so do not have the full functionality required at a cost effective price. This new approach
will provide an optimal solution that builds upon an established SQL infrastructure and so
reduces installation, maintenance and usage costs, and support overheads.